A multilingual, decolonial approach to adult refugee/migrant language education: bridging policy, practice & theory across devolved UK nations (MDLE)

Context
Global numbers of forcibly displaced people stand at a record high (UNHCR 2025). In the year ending September 2024, The UK Home Office (2024) granted settlement visas to nearly 150,000 people, including over 35,000 people who were granted refugee status. Over 100,000 people claimed asylum the same year (House of Commons Library 2024). Integration remains at the centre of political/public discourse due to rising immigration and the focus of successive UK governments on reducing this.
Challenge
Whilst immigration is controlled by the UK Government, language education and integration policies for refugees/migrants are devolved to Scotland, Wales, and Northern Ireland. There is no UK-wide integration strategy. Language education is fragmented, underfunded and informed by a one-nation, one-language ideology (Rampton, Cooke and Simpson 2023).
Language learning is central to integration (Phipps, Aldegheri and Fisher 2022) with growing evidence that multilingual education enhances belonging and wellbeing (Higham 2024; Simpson and Pöyhönen 2024). Yet, UK provision remains overwhelmingly monolingual, focused solely on English. Moreover, tensions exist between the UK ‘hostile environment’ policies and the more inclusive, language-supportive policies of the devolved nations. Despite the pioneering WSOL (Welsh for Speakers of Other Languages) initiative in Wales, the potential for integrating multilingualism and including indigenous languages (Welsh, Irish, Gaelic, Ulster Scots, Scots), into refugee and migrant language education remains underdeveloped (Higham 2024).
The project
Using Critical Participatory Action research and underpinned by decolonising methodology, MDLE uses data from focus groups, interviews and observed knowledge exchange events with key stakeholders (policymakers, refugees/migrants, language teachers) to inform a series of workshops, learning materials and a professional development course for language teachers. This will create a transformative framework for language education which integrates indigenous languages, refugees’/migrants’ home languages and English for the first time.
Partnering with 13 influential organisations in Wales, Scotland and Northern Ireland to co-produce the research and maximise impact, MDLE will bridge the gap between policy, practice and theory, thereby making a unique intellectual contribution to refugee integration, ESOL (English for Speakers of Other Languages) and indigenous language learning.
Aims

Develop a new multilingual learning framework by building an interdisciplinary knowledge base with teachers, policymakers, and communities.
Shift attitudes and practices in language education, equipping teachers with the confidence and skills to implement multilingual approaches.
Strengthen networks between ESOL teachers, indigenous language experts, and refugee/migrant communities to ensure integrated and long-term collaboration.
Influence policy by demonstrating the value of multilingual, decolonial educational practices and advocating for more inclusive integration strategies.

Objectives

Compare and analyse current language education policies and practices by interviewing stakeholders across the devolved nations, assessing the impact of underfunding, policy fragmentation, and monolingual ideologies.
Co-design and co-deliver workshops and learning materials with partners to equip teachers with practical strategies for multilingual, decolonial approaches, leading to the development of an online, open-access teacher upskilling course.
Evaluate impact through stakeholder dialogue, interviews, focus groups, and knowledge exchange visits to assess how multilingual strategies affect integration and belonging.
Establish cross-sectoral networks to support collaboration and ensure the sustainability of multilingual, decolonial language education.

MDLE benefits:

Language teachers/organisations by increasing skills, knowledge, confidence about multilingual, decolonial approaches.
Researchers/policymakers via findings shared in articles in high impact journals/policy briefings.
Refugees/migrants through inclusive, multilingual pedagogies and increased opportunities to learn indigenous languages.
Indigenous language communities by increasing interest/focus on these languages.